THE ZEUS CMS AND LHCB EXPERIMENTS AND LINEAR COLLIDER R&D - vsn 2

1. We will fulfil our commitments to ensuring the continued reliable operation of the ZEUS detector. We will complete the analysis of the hadronic final state. 2. We will provide the software and be part of the commissioning team for the CMS Global Calorimeter Trigger. We will take part in the pre-calibration of the CMS Electromagnetic Calorimeter endcaps, and establish leadership in analysis of the CMS data. 3. We will be involved in the installation RICH-1 detector in the LHCb experiment and continue work on simulation studies and establish leadership in analysis of the LHCb data. 4. We will continue to study the design of the LCFI detector and associated electronics and mechanics and to develop simulation studies for the vertex detector at a linear collider